Discovering Generalised Skills in Hierarchical Reinforcement Learning

This project aims to develop techniques that are capable of efficiently generating complex behaviour in reinforcement learning agents. Current methods of reinforcement learning are often unable to perform well in complex environments with infrequent reward signals. This research aims to develop generalised abstractions of a particular problem in an autonomous way, by intelligently combining low-level actions into higher-level skills. Although there are many routes to achieving this objective, the core principles and resources will remain the same. The agents will be developed, trained and tested within isolated 'gym' environments. These environments will consist of game-like scenarios, likely ranging in complexity as the capacity of the agent improves. This could vary from simple navigation within a grid-like world with discrete positions to complex interactions in a 3D physics engine. A number of existing techniques are able to learn high-level skills, however, there are a number of key limitations in both the scope of application and the efficiency with which they can be learned. This research aims to improve on the complexity of environments with which skill discovery can be applied, and to minimise the computational overhead related to the discovery of skills. This research also aims to explore a novel application of generalisation methods to skill discovery such that the skills produced are more widely applicable to particular tasks. For example, a skill to open something could be applied to a wide range of objects rather than establishing a specific 'open' skill for each. This kind of generalised behaviour would allow a wider application of artificial intelligence to more complex and unpredictable, real-world domains.